Sustainable Fabrication of Biodegradable Soft Robots

My PhD is focussed on creating biodegradable soft robotic solutions. The first year was spent investigating starch-based rice paper as a sustainable, biodegradable, and widely available alternative to elastomers for soft robotics. This work sought to address the environmental issues of traditional, non-degradable soft robotic materials like silicone, offering a significant reduction in production energy and waste. Rice paper is sustainably sourced from rice and cassava root and we showed that it offers a biodegradable, water-soluble, non-toxic, and low-cost solution with mechanical properties suitable for soft robotics. Biodegradable and non-toxic soft materials that can be sustainably fabricated can create new opportunities for deploying robots in the field. There is significant potential for biodegradable and non-toxic soft robots to have an impact on agricultural and environmental monitoring applications.

Main aims:

Sustainable Materials: Find and investigate the material properties of renewable, eco-friendly materials suitable for soft robotics. Current materials used in soft robotics involve silicone elastomers which causes environmental concern due to their reliance on non-renewable resources, energy-intensive production processes and waste management issues.

Fabrication processes that are rapid and sustainable: Investigate methods of fabrication for rapid prototyping that are fast and efficient. Current methods of iterative design in soft robotics can involve long curing times and large amounts of non-biodegradable waste.

Robot Development: Design and construct a self-contained robot capable of locomotion with proof of concepts for added capabilities related to agriculture or environmental monitoring.

Outreach and accessibility: Build open-access outreach related to sustainable soft robotic fabrication. Build resources and a workshop. Focus on cost-effective and widely available materials and methods to ensure accessibility.